Spirafix 1

"Spirafix Limited design and manufacture a wide range of ground anchors and fixing brackets to solve problems of safely securing outdoor projects where concrete cannot or should not be used.
We have a proven track record in a number of key sectors but have a growth strategy for the next 5 years which includes the renewable energy sector - a sector we believe is set to grow in the UK year on year.
We have a fantastic, easy to use, low environmental impact alternative to costly concrete and we feel our solution sits comfortably with the idea of alternative and new solutions to current problems. "